Minibems HIU Control

It is widely acknowledged that heating plant seasonal efficiency is determined by return temperatures and that lowering return temperatures to heating appliances increases their efficiency. Additionally, it is also recognised that cycling boiler plant on-off also impacts efficiency negatively as heating appliances only reach nominal efficiencies once they have been fired and stabilised through running for a period of time. Minibems has been developed to achieve this, while providing cloud based visibility of the energy system to allow remote fault diagnosing and energy consumption monitoring. Minibems is a heating control solution that has been developed from extensive R&D, that has demonstrated field test site efficiency gains of >25% compared to standard control approaches to solve these issues. The purpose of this R&D project is to develop an integral controller with a Heating Interface Unit to quickly deploy Minibems into district and communal heating and generate energy savings. Minibems is a technology company based in the South West of England and is focussed on being a market disruptor in the heating sector.